Aston University and BCL2020 Limited KTP 21_22 R2

To develop the capacity to express membrane-associated proteins to commercial scale at costs that are competitive, opening new avenues and providing research tools for societal benefit.